Manchester Metropolitan University and Siemens Energy Limited KTP 25_26 R1

To develop an advanced Multi-Sensor Condition Monitoring System (MSCMS) for enhancing the Offshore Wind substation Platforms through a multi-sensing environment with reliable on-shore data communication.